The North is a Different Country

This project re-considers the British landscape through the focal point of Northumberland - its history, mythopoeia, and my own lived, remembered, and imagined experience. The project's creative component, "The North is a Different Country", is a work of experimental creative non-fiction examining my experience growing up in rural Northumberland and the ways I have inhabited what Raymond Williams calls "that border country [...] between custom and education, between work and ideas, between love of place and experience of change" (Williams 1973). This work will be hybrid in form and methodology, combining memoir and nature writing and incorporating historical research and ideas of temporality drawn from queer theory. This multifaceted approach is crucial to considering Northumberland's multitudinous histories and possible futures - from the landscape's rich heritage to its future as altered by the climate crisis and our responses to it. Through analytically mobile yet meditative essays exploring tensions between the ecological and the economic, ritual and labour, and art and agriculture, "The North...." will allow unexpected affinities and insights to develop alongside irresolution and ambiguity - creating an open, peripatetic text whose structure will mirror the intimacies and conflicts of the Northumberland landscape.